Reformat-II

As part of its drive to stay at the forefront of innovation as a leading Original Equipment Manufacturer in the can-making industry and to build upon work already done coupled with its recent innovative successes leading to awards for export, Carnaud Metalbox Engineering Ltd are seeking to test and demonstrate new equipment to make them more efficient and flexible, in order to meet the changing demands of their global customer base and consumers. By working with their partners in this project, CMB will also seek to accelerate their speed to market for new and innovative equipment.